Breaking The Cycle: A Rapid Evidence Review Of Gambling Relapse

Harmful gambling is a significant public health issue, affecting more than 500 million adults globally. The burden of harm associated with gambling is substantial – estimated to be two-thirds that of alcohol use disorders and major depressive disorder. Importantly, gambling harm is not only experienced by people who gamble, but also their family members, social networks, and the broader community. In England alone, the societal and economic burden of gambling is estimated at a minimum of £1.27 billion annually, increasing to £1.77 billion when broader impacts on health, welfare,
and the criminal justice system are considered. These costs may well be under-estimates, due to the challenge in quantifying diverse types of gambling harms. Although psychological and pharmacological treatments have demonstrated efficacy, harmful gambling is commonly characterised by relapse. The aim of this rapid evidence review is to identify, synthesise, and critically appraise the existing literature on relapse. Specifically, we will examine: definitions of relapse; prevalence of relapse; relapse trajectories; warning signs of relapse; determinants (i.e., risk and protective factors) of relapse; consequences or harms associated with relapse; and, relapse prevention, aftercare, and continuing care interventions explicitly designed to address relapse. By evaluating the evidence scientifically, we will identify what is already known (with implications for policy makers, clinical services, public health, and other stakeholders) as well as identifying crucial knowledge gaps that need to be addressed in future work.